Scaling GaN Advanced Manufacturing for Automotive - S-GAMA

Inex is the UK's leading independent, full service, Compound Semiconductor development and manufacturing company specialising in gallium nitride (GaN) devices for radar, communications and power switching applications. The company also has significant expertise in the development and manufacture of indium antimonide devices for photonics including LED's and photo-diodes used in CO2 gas sensors.

Inex has ambitious plans to scale up the business including relocating to a new facility, making a multi million pound investment in new equipment and adding personnel to transform the business from a relatively small specialist development and manufacturing company to a leading player in the sector focused on the automotive, aerospace and industrial markets.

This project will allow Inex to fully investigate and develop plans for the business that maximise the opportunity available in the automotive sector for a UK based supplier of Compound Semiconductor devices particularly focused on gallium nitride.